University of Exeter and Bott Limited

To develop and embed an effective innovation process to deliver new products and enable greater engagement with customers and other stakeholders that addresses key problems and utilities development funds effectively